Understanding the interactions of the lung microbiome and its relationship with differential protein - transcriptomic and cellular data

Asthma is a chronic inflammatory disease of the airway that mostly responds to topical corticosteroids. However, 5-10% of patients have severe disease that fails to respond well to treatment. These bioinformatic projects utilise multi-omic data obtained from the pan-European U-BIOPRED severe asthma cohort to investigate the role of the microbiome in directing biological processes associated with subtypes of severe asthma whilst the second project uses network fusion and other approaches to merge different omics datasets and investigate drug responses. The projects will involve state-of-the-art bioinformatics approaches to analyse metagenomic, genetic, transcriptomic, proteomic and metabolomics data stored within the TransMart KM system.